Algimatter – Transforming algae into sustainable materials of the future

**Algimatter -- Transforming algae into sustainable materials of the future** is a pioneering feasibility project that will explore how **UK seaweed residuals** can be turned into valuable and sustainable materials with clear potential for industrial and commercial use.

Seaweed is a rapidly growing sector in the UK, particularly in Scotland, where it is harvested and processed to create food ingredients, nutraceuticals, and hydrocolloids. These processes generate large volumes of fibrous residual biomass, which currently has very limited applications and is often treated as a waste stream. At the same time, UK industries such as construction, packaging, and automotive are urgently seeking alternatives to **petrochemical resins and imported natural fibres**, both of which carry high environmental impacts and face supply chain vulnerabilities.

The Algimatter project will demonstrate how seaweed side streams can be **valorised** into bio-resins, biocomposites, and biodegradable films. This approach directly supports the transition to a **circular economy**, in which resources are used more efficiently and materials are designed for sustainable lifecycles.

Over the course of two months, the project will:

* Work with UK seaweed processors to source representative residual biomass.
* Use laboratory methods to release useful fibres and polysaccharides from the biomass.
* Develop and test simple **prototype samples** of bio-resins and composites.
* Compare their performance with conventional materials currently used in the UK market.
* Assess the environmental and economic benefits of using seaweed residuals as a new feedstock.

By the end of the project, Algimatter will provide **early proof of concept** showing that seaweed residuals can form the basis of sustainable new materials. The project will also deliver a roadmap for next steps, including industrial partnerships, scale-up opportunities, and engagement with UK manufacturers seeking low-carbon alternatives.

The **importance of this project** is twofold: it will help address the **waste challenge** in the seaweed sector by turning residual biomass into valuable products, and it will offer UK industries a **home-grown, low-carbon alternative** to imported petrochemicals and fibres. Importantly, this will demonstrate the potential of algae not just as a food source, but as a foundation for **new generations of sustainable materials** with applications across multiple sectors.

Algimatter represents an opportunity for the UK to become a leader in algae-based sustainable manufacturing, contributing to **net-zero targets** and strengthening **resilient supply chains**. By unlocking the hidden potential of seaweed side streams, this project showcases how innovation can transform overlooked resources into the **materials of the future**.